The Centre for the Observation and Modelling of Earthquakes, Volcanoes and Tectonics: National Capability Science Programme April 2019 - March 2021

COMET delivers Earth Observation (EO) research that helps us to understand volcanic and tectonic processes and hazards. We use a combination of EO data, ground-based measurements, and geophysical models focusing on three key areas:

- Earth Observation Data and Services;
- Tectonics and Seismic Hazard; and
- Magmatism and Volcanic Hazard.

These activities support world-leading research within COMET and in the wider community, as well as helping society to respond to natural disasters.

Our research is long-term because developing successful EO methods can take decades, whilst we observe natural phenomena whose durations outlast single research grants. For example, our 20+ years of research using and developing satellite radar interferometry (InSAR) for measuring ground deformation has enabled us to develop a real-time
service delivering deformation data to the scientific community. By combining this data with our expertise, during a seismic or volcanic crisis, we can provide reliable, rapid advice to government, the scientific community, and local partners. This collaborative work also leads to new insights into earthquake or volcanic processes, and helps us to develop hte next generation of technologies, datasets and services.

Our long-term collaborations with partners across the globe worldwide also make us uniquely placed to develop partnerships with and between developing nations (many on the DAC list) that help to identify and address natural hazard. Damaging earthquakes strike suddenly and without warning, but their spatial distribution is not random. To make progress in reducing the impact of earthquakes, we need to understand the distribution of seismic hazard in space and time. This has often relied on catalogues of previous earthquakes, but this approach is inaccurate in regions, including much of the continental tectonic belts, where earthquakes are infrequent.

COMET scientists instead use crustal strain measurements to indicate future earthquake hazard. Over tens of years, measurements of the subtle warping of Earth's surface around faults can be used to the estimate rates at which stresses are accumulating. On a longer timescale, fault movements modify the landscape - geomorphology combined with field studies and Quaternary dating can be used to estimate rates of tectonic activity, even for faults that are too slow to be identified by satellite measurements.

COMET's interdisciplinary approach is improving these measurements by using higher-resolution, more accurate measurements of short-term strain rates from satellites, improved surface elevation data for geomorphology, field studies in key areas, and improved physical models that link these observations to past and future seismic hazard.

In contrast to earthquakes, volcanic eruptions often enter periods of unrest that may or may not result in eruption. However, with >1400 volcanoes above sea level, many
in developing countries or remote regions, global ground-based monitoring is not feasible and at the moment only 20% of these volcanoes are monitored adequately. But ever- increasing quantities of satellite data are providing new insights into volcanic and magmatic systems, and COMET has developed the capability to observe volcanic deformation and degassing on global scales at regular short intervals using satellite data, alongside tools for modelling deformation, combining a range of techniques.

Further work is required on automatic production of our key data sets and on developing response protocols in collaboration with key national and international partners. However, our record of providing rapid advice to UK and overseas authorities and decision makers, and our influence on long-term hazard strategies, for example in Iran, Kazakhstan and Ethiopia, highlight the impact of our work in this area and represents a considerable reputational benefit to UK science.

Potential impact
Outside of academia, beneficiaries include the authorities and organisations who can apply our science in the management of natural hazard. For example, BGS uses COMET outputs when providing weekly advice on volcanic hazards/impacts to DfID, GO Science and other UK Government departments. Similar multi-hazard weekly advice is also provided at a European level to the Emergency Response and Coordination Centre.

COMET and BGS also have long-standing relationships with partners in countries at risk from geohazards, many of which are on the DAC list of countries eligible for ODA assistance, where our long-term collaboration and support has been influential in setting national agendas and long-term plans for geohazards. We also have particularly close collaborations with earthquake scientists and civil defence organisations across the Alpine Himalayan Belt, and we partner with
volcano observatories and monitoring organisations in the Caribbean, Latin America, and East Africa.

COMET scientists also play an important role in the space industry, for example advising the European Space Agency (ESA) on Sentinel-1's acquisition strategy as well as proposing and developing new EO missions: we are members of the mission advisory groups for two of the three missions chosen to compete as ESA's 10th Earth Explorer.

In addition, COMET scientists frequently discuss their work in the media where they are very active in promoting UK environmental science, and we have a programme of outreach/engagement that includes regular webinars, a YouTube channel and a strong presence on twitter.

Within the scientific community, COMET has continually increased its engagement with the UK and international scientific community. In the UK, we have expanded our membership through an associate scientist scheme and now have COMET scientists or associates in 15 UK universities and the BGS. We also maintain a close relationship with NCEO and the UK Space Agency, attending regular coordination meetings and providing input on national consultations as required. COMET is also a core partner of the UK Alliance for Disaster Research.

Internationally, COMET provides a focus point for the UK scientific community in EO for geohazards, giving us influence at ESA, where, for example, COMET scientists designed Sentinel-1's acquisition strategy for tectonics and volcanism and are in the process of providing operational Sentinel-1 orbital models. COMET scientists work with other space agencies through the CEOS Working Group on Disasters, where leadership roles within Pilot and Demonstrator projects ensure we have access to key data sets when responding to events.

Our InSAR results are also being linked to complementary data and made available via the European Plate Observing System (EPOS). We are a member of the Copernicus Academy, linking COMET to European universities, research institutions and other organisations to enhance collaboration and training, and have links to the Deep
Carbon Observatory. We are also developing a partnership with the Global Earthquake Model, who are end users of COMET data sets on faulting and strain, and also add value through enabling us to move beyond hazard into risk. We are meanwhile developing links to the USGS in volcano and seismic hazard; they hope to
ingest COMET's results into their models for earthquake shaking and damage. COMET scientists also represent the international community for the USGS Powell Centre Working Groups on volcano and seismic hazard.

We also provide annual or biennial training events in the use of and production of key EO data streams including InSAR, GNSS and topography, aimed at Early Career Researchers.